COCLES - Compact Optical Clock Light Engine Sources

Optical lattice clocks offer superior performance (>100x) over competing technologies and are required in

scientific research, satellite-free navigators and timing signals for financial trading. However, existing all-optical

clocks are complex and expensive and have not met the needs of the markets. In this project we will develop

underpinning technology of all-optical clocks, stabilised-frequency laser systems, using novel laser sources.

These sources are essential low-cost flexible tools to unlock the full quantum technology applications potential.

COCLES will develop lasers with ever more demanding performance metrics. To complete a family of laser

devices required by a full clock system.